Sub-lethal Effects of Manufactured Nanoparticles on Fish: Bioenergetics, Brain, and Behaviour

Manufactured nanomaterials are new materials that have many potential beneficial applications (e.g., new textiles, electronics, building materials, medical devices etc.). However, like any substance, they must be assessed for their safety and effects on the environment. Our recent laboratory work has shown that some nanomaterials are toxic to fish, and one particular area of concern is neurotoxicity, effects on the brain, and on behaviour. This project aims to investigate these effects in detail by exposing rainbow trout to two different materials; carbon nanotubes and titanium dioxide nanoparticles. We will measure subtle changes in animal behaviour and correlate this with changes in the brain tissue (measured using physiological, histological and molecular techniques). The project also includes a risk assessment workshop, where we will discuss the results, and enable some decisions on how much of these new materials can be released into the environment and what the hazards are to wildlife, and human health.